Brunel University and Clear Air Power Limited

To research and develop advanced Dual-Fuel and combustion control technologies for Euro 6 and US 2010/14 emissions complaint Dual-Fuel LNG/CNG diesel engines.